University of the West of England and WASE Limited KTP 24_25 R2

To create a machine learning-based soft sensing platform that will be integrated within WASE's Electro-Methanogenesis Reactor. The developed platform will support the rapid expansion of EMR technology providing customers the ability to treat wastewater on-site, simultaneously providing energy, carbon savings, treated water, and nutrients (fertilisers).